Diagnosing the nature of protoplanetary disc winds

It is now known from multiple diagnostics that protoplanetary discs are subject to `low velocity winds' driven on scales of several AU from the disc surface. Such winds therefore sculpt the local environments in which planets form and are also responsible for the ultimate dispersal of their natal discs of gas and dust. Progress in understanding the origin and strength of such winds has been driven by new capabilities to partially resolve their forbidden line emission and indirectly constrain the emission geometry via high spectral resolution spectro-astrometric studies. On the theoretical front, progress has been driven by the development of new combined hydrodynamical/thermochemical codes.
Nevertheless the two most fundamental questions about these winds (which are strongly inter-linked) remain unanswered: what is the mass loss rate from such winds and what is the mechanism for wind driving? Models for the two contenders for wind driving (thermal photoevaporation and magnetohydrodynamical (MHD) driving) each predict a variety of resulting mass loss rates according to the parameters adopted, but a fundamental difference between the two classes of models relates to the fact that MHD winds exert a torque on the disc and therefore drive accretion onto the stars. As a consequence, MHD wind mass loss rates are related to the accretion rate in the disc, being always a factor of a few less than the accretion rate, whereas in the photoevaporative case, wind mass loss rate is unconnected to the accretion rate. Since accretion rate data is now available for large samples of discs, we can address the question of the driving mechanism for disc winds (and hence their possible roles in driving accretion) if we are able to reliably measure wind mass loss rates in samples of protoplanetary disc bearing stars.
This project addresses this question through a careful strategy combining analytic modeling of the wind's density, kinematics and topology along with post-processing (i.e. the generation of synthetic observables) with appropriate radiative transfer codes. Such an approach provides a computationally efficient path to sweeping parameter space but needs to be supplemented by a smaller suite of simulations combining hydrodynamics and thermochemistry on the fly, in order to interrogate the assumption of radiative and thermochemical equilibrium inherent in the post-processing approach. The PDRA will work closely with the PI (who developed the analytic models) and with partners at LMU Munich, following the recent successful co-development of the PLUTO+PRIZMO thermochemical hydrodynamical code for the study of disc winds by the Cambridge and Munich groups . The project will also build on the PI's pilot work with a Masters student and will greatly benefit from access to state of the art datasets in emission line imaging and spectro-astrometry from the partner team at Maynooth University.
The tasks of the PDRA divide into 3 work packages. The first two a) unlock the power of spectroastrometric datasets to constrain the scale of wind emission and b) identify line diagnostics that are robust tracers of wind mass loss rates. The third work package c) applies the insights derived from a) and b) to observational datasets and in conjunction with accretion rate determinations in the literature, will determine if the winds are photoevaporative or MHD driven in nature. This work package will also involve phenomenological modeling of disc populations based on the insights provided by this work.